A finance solution to spread the cost of private healthcare treatments enabling healthier, happier lives.

Health Wallet Ltd (HealthWallet) is a UK healthcare funding SME led by Anjali Singh (Founder and Project Lead). HealthWallet is solving a significant unmet need, helping patients obtain timely access to self-funded healthcare and offering them choice, flexibility and convenience at the point of need. HealthWallet will reduce the high barriers to entry that exist for self-funded patients and fill gaps left by conventional healthcare finance products such as Private Medical Insurance and Cash Plans.

HealthWallet brings innovative consumer finance solutions to the buying of healthcare services - making healthcare more accessible and alleviating pressure on NHS waiting lists. HealthWallet wants to empower people to lead healthy, productive and self-sufficient lives for as long as possible - adding life to years!